Data-Driven Innovation in Legal Services: SRA Innovate Testbed

The SRA Innovate Testbed is a new open innovation competition created by the Solicitors Regulation Authority in partnership with BEIS and Nesta, the innovation foundation. It will give up to six legal services innovations powered by artificial intelligence (AI) the opportunity to test their services in a controlled environment , working closely with the SRA.

Building on the SRA's existing innovation capabilities, the SRA Innovate Testbed will be open to lawtech firms, tech companies, start-ups, civil society organisations, universities and other innovators looking to develop ethical AI-driven solutions for this market.